Innovative encapsulation approaches for seed protection and longevity

Biocoatings are a mix of beneficial bacteria and colloidal coatings. They can keep bacteria contained, alive and
in contact with key surfaces. Seed storage is often problematic with fungal and bacterial spoilage agents rife.
This interdisciplinary project aims to combine key anti-fungal and microbial agents with beneficial bacteria in
seed-based biocoatings. Maintaining seed longevity would aid human health and nutrition and reduce anti-microbial resistance.

This novel proposal involves developing seed biocoatings containing protective bacteria and targeted anti-microbial
peptides and phages (i.e. bacterial viruses) to achieve seed longevity. This will be based at the University of Surrey and
Queens University Belfast, where biocoatings containing key anti-microbial agents and bacilli will be developed and evaluated.
These will be tested in collaboration with a world leading industrial partner in seed health Syngenta.